HUB TO SPOKE - Aphid resistant wheat for the smallholder farmer in Africa

Seed-Co are the largest seed company in Africa, operating in 13 countries in Eastern, Central, Western

and Southern Africa and have developed varieties suitable for different environmental conditions as well

as for the smallholder farmer, therefore any pest resistance traits will benefit farmers in Africa and

further afield. Smallholder farmers face difficult challenges in protecting their crops against pests and

diseases in these countries. Aphid pests can cause severe damage and yield losses to wheat. This project

will identify wheat lines which show resistance to aphids, which can be bred into wheat varieties

suitable to be grown in rain-fed, low-potential environments, thereby safeguarding the yield of

smallholder farmers and reducing the reliance on expensive and environmentally unfriendly pesticides.

By doing this we hope to contribute to the food and income security of the African smallholder farmer.